Through the permeable body: medicine and ecology in early modern literature

This project investigates the complex relationship between the permeable body and its environment in early
modern writing and thought. It examines the implications of a body characterised by 'corporeal fluidity, openness,
and porous boundaries' (Paster 1993: 8) for thinking within and beyond the human in a range of canonical and
less-explored seventeenth century texts. Writers from Shakespeare and Thomas Browne to Gerrard Winstanley
and Aphra Behn explore the potential for anxiety and desire associated with humoral embodiment, particularly
where the boundaries between people, animals and plants begin to collapse. At these points, it is possible to
discern a world more radically interconnected than our own. Situated at the intersection of the medical and
ecological humanities, this study asks how the permeable body informed identification with the earth and other life
forms, and how this might have changed in response to the solidifying boundaries of enclosed land and settler
colonies.